University of Reading and Yeo Valley Farms (Production) Limited KTP 24_25 R1

To map the changes that occur within a yogurt structure over life, including the impact of adding acid fruit conserves. To use this knowledge to design and embed a bespoke shelf-life prediction model as a tool for future product development.